Autonomous Scanning Probe Microscopy for Life Sciences and Medicine powered by Artificial Intelligence

Artificial Intelligence is pushing forward the Industrial Revolution 4.0, which is transforming many areas of Society, including Science
and Technology. Nanoscopy, a recognized pillar of the research and manufacture of Nanotechnology-based products, is among the
areas that more quickly is adopting Artificial Intelligence. Machine learning algorithms are being developed and integrated in
microscopes for its autonomous operation and in software toolboxes for the automatic analysis of large volumes of microscopy data.
Scanning Probe Microscopy is particularly active in this integration with a special focus in the Life Sciences and Medical fields.
Scanning probe microscopes powered by machine learning are expected to enable the autonomous and label-free nanoscale
structural and functional (mechanical and electric) imaging of living cells and functional biomolecules in their native conditions,
something never achieved in nanoscopic imaging. The objective of the SPM4.0 Doctoral Network is to train a new generation of
researchers in the science and technology of autonomous Scanning Probe Microscopes powered by Artificial Intelligence for
applications in the Life Science and Medical fields. The researchers of the network will acquire a state-of-the-art multidisciplinary
scientific training in advanced scanning probe microscopy and machine learning and in their biological and medical applications. In
addition, they will receive training on complementary and transferable skills to increase their employability perspectives and to
qualify them to access to responsibility job positions in the private and public sectors. The final aim is to promote the wide adoption
of SPM4.0 technologies in public and private research centers and in industrial and metrology institutions and to explore new
horizons in the Life Sciences and Medical sectors regarding label-free nanoscopic cell imaging, illness diagnosis, or drug nanocarrier
development, consolidating Europe as world leader.